Organ-on-a-Chip Glomerulus and Nephrotube Model

The current model for drug development requires the need for extensive animal studies. These can take years to complete and results may not accurately predict response in humans. One way forward is to develop in vitro models that mimic whole organ function, the so called organ-on-a-chip concept. The current state of the artfor the organ-on-a-chip is based on the microculture of populations of a single cell type or two different (but separated) cell populations in coculture within a device. This concept has been successfully used to create mimics of lung, kidney and gut tissue. However, this design is 2-dimensional and cannot accurately mimic organ structure. This follow on fund proposal will develop the organ-on-a-chip concept further by building a better model of organ tissue building on prior BBSRC funded work manipulating sheets of cells. This will be used to develop improved models of a kidney-on-a-chip with applications in drug toxicity testing and drug development.